Voices in the Gallery-Phase 2

Connecting us across space, our voices reach each other in ever more diverse and innovative ways. Emerging technologies are generating new conceptions of what it means to 'speak' and to have a voice. Social distancing has brought new attention to the means by which we communicate remotely. It also brings new pressures to bear-highlighting gaps in the conduits upon which individuals, communities and organisations suddenly and solely rely. This accelerated transition to conducting conversations, classes, performances, medical consultations, business and relationships via digitally mediated speech and text transforms our cultural experience of vocality. Crisis has provoked mass adaptation. Later, it will necessitate reflection.

Assistive technologies--synthetic voice assistants, text-to-speech programmes, automated transcription, closed captions--have long been used to translate sound into text and vice versa. In recent years, these systems have passed into mainstream consumer use: enhancing inclusivity in some domains and bringing obstacles to access into relief in others.

All of these innovations are registered and creatively processed by contemporary artists whose work already interrogates the potentiality of this expanded, multimodal vocality. Voices in the Gallery 2 extends the original project's theorisation of voiceover in contemporary art to engage stakeholders across the creative industries in a cross-sectoral exploration of the transformed nature of 'voice' today. Through partnership with creative industries organisations, advisory access agencies and creative practitioners it asks:

a) How are new tools of communication, remote-access and assistive technologies changing our experiences of text and voice, connection and containment, presence, absence and isolation?

b) How can art's expanded vocality be harnessed by artists and institutions to incite the development of a more inclusive art environment?

Voices in the Gallery 2 will mobilise the multisensorial, technologically-mediated nature of 'visual' art to transform how the cultural/creative industries conceive of accessibility.

-Newly commissioned artworks will explore the implications of voice technologies, and activate their potential to produce radically inclusive artworks.

-A geographically and digitally distributed exhibition and event programme will galvanise a network of institutions, practitioners, professionals and local publics to gather-virtually/in-person-to consider the changed state of vocality today.

-Articles and presentations will analyse the cultural, social and political ramifications of these technologies.

-A collection of lecture-poems will explore the relations between speaking and writing, co-presence and delayed connection through critical-creative and formally innovative means.

-Access will be enhanced and remote engagement enabled by an audio-guide produced through practice-based research collaboration with a social practice sound artist and in consultation with audio-description specialists VocalEyes.

-An education pack developed with a freelance arts educator in consultation with engagement professionals will facilitate teachers and schoolchildren in exploring expanded vocality in everyday communication.

-Site-specific community co-creation projects will activate participants in three locations to explore experiences of automated voices in public space.

-An inclusively designed accessible broadside pamphlet, developed through tripartite collaboration with Daly & Lyon and the UK Association for Accessible Formats, will facilitate audiences to engage via print and digital formats with the project concept, artworks and investigative strands.

-A co-created Inclusive Design for the Arts Toolkit will share insights, model solutions and disseminate best practice in inclusive graphic design to creative industries professionals.